11th Intensive Course in X-ray Structural Analysis of Small and Medium Sized Molecules

Please see Case for support, as this is not a standard research proposal.The proposal is a short term request (6 months) and will enable us to support 30 UK (Research Council funded) students to attend the Durham Course without any costs to them. We raise funds from other sources to help support other UK and International students. The details and raison d'etre are in the CASE.